Smart Solar Walls For Sustainable Transport

Solar-Smart-Walls will construct highly customisable robust semi-transparent wall sections that generate solar energy utilising verticle spaces with a very small land area footprint and provide flexible smart technology hosting through an innovative "plug and play" module within each panel. The robust nature of the materials and modular design solves the problem of existing products being too fragile and offering a limited range of architectural flexibility and adaptability to serve rapidly changing technologies for them to be deployed in transport settings.By offering services from our Smart-Solar-Walls such as electric-vehicle charging, docking for micro-mobility and hosting internet-of-things and information-communication-technology across transport assets, walls will be transformed to provide long term value through a digital services revenue model, increasing affordability and driving sustainability. With 20,000 miles of narrow linear rail corridors, 2,000 stations and 8,200 commercial proprieties, deploying Smart-Solar-Walls across UK rail networks has the potential to make a significant contribution to delivering a shift to low-carbon transport. Whether that be through charging electric-vehicles within car-parks, providing power and infrastructure for electrified micro-mobility or generating power at scale along track boundaries. **We estimate there is 18GWp of renewable energy potential across the UK rail network that Smart-Solar-Walls could unlock equating to 1/3 of the UKs current peak electricity demand.** This could be realised without the need to build on any green field site. Private and public sector stakeholders responsible for the delivery of low-carbon, electrified mobility systems require new sources of affordable renewable-energy and efficiently deployed smart infrastructure to manage, dock and charge new sustainable modes of transport as well as increased electrification of traditional modes. With limited space available in towns, cities and along our narrow linear transport routes, harvesting clean energy from vertical walls whilst providing structure, securing boundaries and creating noise barriers across our railways offers a cost effective and resource efficient solution to power and service an electric mobility revolution within the rail sector. This project will engage closely with Network Rail and HS2 as potential future customers to study the technical, commercial, and environmental feasibility of - 1\. Robust, modular, Smart-Solar-Walls to provide new sources of renewable-energy required for low-carbon transport. 2\. A solution that can be readily integrated within Network Rail and HS2 stations, car-parks and track boundaries. 3\. An innovative services business model that generates new revenue streams via charging and docking micro-mobility, electric-vehicles and hosting Internet-of-Things and Information-Communication-Technology across Network Rail and HS2 assets.